Project SMITE - (Standard Modules Integrated in Technologically-advanced Evs.)

**Public Description**

This feasibility study/project considers the application of a planned UK manufactured battery module, of a standardised format, into existing and future battery electric vehicles. This will exploit the emerging economic and technological opportunities available. The battery module is claimed to be highly efficient and sustainable; this will be examined through the study.

Managed through project milestones, critical knowledge and capability will be generated within the UK engineering and manufacturing sectors. The project will develop collaboratively through academic research, theoretical analysis and physical manufacturing and testing.

The work will establish robust tools, standards and parameters for an existing battery electric vehicle, and it will also deliver a tangible outcome, a running vehicle, for evaluation, knowledge sharing and public demonstration. It is a springboard for accelerated implementation at cell, module and battery pack level, so customers can easily adopt this battery technology which has been developed and produced in the UK.